3D Structure Sensor Technology for Chronic Wound Care & Measurement: Developing a Mobile Application for Clinicians & Patients Using Open-Sourced Tech

3D Structure Sensor Technology for Chronic Wound Care and Measurement: Developing a Mobile Application for Clinicians and Patients Using Open-Sourced Technologies

This research proposes to explore the feasibility of exploiting recent developments in the 3D structure sensor research domain to enable accurate, efficient and non-invasive wound measurements to be taken by both patients and practitioners. As proof of concept and part of my Final Year Project, I have developed a rudimentary mobile application using the Occipital 3D Structure Sensor and Unity Phys-X Engine, which aimed to provided initial feasibility of the technological deployment capability of such technologies on a mobile platform, and also an initial analysis on utilising 3D structure sensory data to improve the accuracy of measurements as part of the WMP. The One-Sampled T-Test (two tailed) Hypothesis consisted of comparing Digital Measurements vs. approved measurement techniques (Ruler based) (Health Service Executive 2009; M Fette 2006).